Pre-production experimental development of Robo-Physio

"Pacla Medical is developing and commercialising Robo-Physio, an automated physiotherapy device for the treatment of back stiffness. Robo-Physio has 36 robotic fingers which gently apply force to move the spine to relieve back stiffness.

The Company is currently manufacturing the first batch of Robo-Physios that have been pre-ordered by customers in the UK. This project will enable the company to take the product to the next stage of development, i.e. pre-production. In particular it will enable us to develop and incorporate into Robo-Phyiso sensors and spine mapping software to measure and control the force delivered by each of the robotic fingers to the spine joints. This means that the physiotherapy session provided by Robo-Physio can be personalised to the needs of each user and the progress that is being made in relieving stiffness in the spine recorded. We are confident that this will significantly increase the benefit of the Robo-Physio sessions to the users. We will work closely with all our users and collect their feedback and make sure that their experience of the product is fed back into the design and development process so that the users receive the best possible product.

We will collect feedback from users throughout the development phase and use the feedback to optimise the product design. We will introduce the new product in 2019 in the UK and to export markets in 2020\."